Agile, accessible-mobility device technology, exploiting new logistics, and 'levelling-up rural/urban-mobility' markets.

Enduring years of using cumbersome, stigma-laden assistive-mobility products, and seeing hundreds of unsuitable (not designed by disabled-persons) product-concepts being invested-in, the Forzuna team designed a completely new format of vehicle, ignoring all current 'personal-transport' and 'Accessible-mobility' design-dogma.

This new vehicle-format is the lightest, most-agile, multi-terrain-capable, way to experience spontaneity and independence of travel, enabling you integrate safely with public-transit systems, or enjoy the excitement of off-road adventure.

This product-concept is adaptable to many other use-cases (the 'iPhone product' of mobility) with app-expandability and modular accessorising, this research project will enable us to choose the ideal commercialisation-path and market-sector to launch into.